New concepts in multiferroics and magnetroelectrics

Multiferroics and magnetoelectrics are materials that develop a ferroelectric polarization in a magnetic state, either spontaneously or in a magnetic field. Because they can in principle convert electric into magnetic signals, it has been proposed that they could be used as key components in a new generation of information storage and processing devices, alternative and better than the familiar magnetic (e.g., hard disks) and ferroelectric (e.g., smart-card chips) storage media. A true renaissance in the field was triggered by the discovery of a new class of multiferroics, in which magnetism and ferroelectricity are tightly coupled. However, after almost a decade of research, no material has yet emerged as a viable candidate for applications, since the observed effects are weak and generally restricted to low temperatures. Here, we propose to explore at the fundamental level a number of novel concepts, which depart in a radical way from the thoroughly-explored `cycloidal magnetism' paradigm. In particular, we will attempt to unlock the potential of the strongest of the mageto-electric interactions, the so-called `exchange striction' effect. In contrast to the weaker effects mostly considered so far, obtaining electrical polarisation from exchange striction requires an exquisite control of the crystal symmetry and of the magnetic interactions at the atomic level. We propose to employ an innovative research methodology, which combines conventional measurements of electrical and magnetic properties, `imaging' of the spins and electric dipoles at different length-scales, from atomic to macroscopic, and state-of-the-art ab-initio theoretical calculations of the static and dynamic properties of these systems, both at low temperatures and at room temperature. The breakthrough we seek is a new microscopic "working principle" that can be deployed to perfect practical multiferroics and magnetoelectrics materials. Our new approach, which strongly emphasizes the interface between theory and experiments, will also pave the way for similar studies on related classes of materials, with applications in information storage, energy conversion and storage and many others.

Potential impact
This proposal represents the first, basic-research step in of a "pathway" that may eventually lead to building commercial devices based on novel operating principles. The ultimate beneficiaries of our work would then be the electronic and IT industries, since practical multiferroic and magnetoelectric materials would transform the information processing and storage technologies. Once our underpinning `new concepts' are validated and tested on model systems, the subsequent steps in the process will be to identify materials with "practical" temperature and field operating parameters, to grow the materials in appropriate form for integration with existing technologies (e.g., CMOS) and to demonstrate a prototype device "package", incorporating all the relevant technologies. Although these activities do not correspond to specific deliverables in our proposal, we will establish a close exchange of communication with key partners with the right combination of scientific and technological skills, who will be in the best position to exploit any breakthrough from our research. They include solid state chemists (design and synthesis of high-temperature materials), experts in the growth (e.g., Molecular Beam Epitaxy and Pulsed Laser Deposition) and characterisation (Transmission Electron and Scanning Probe Microscopies) of oxide thin films, device fabrication experts and commercial companies. The exchange of information will have a focal points during at the end of Y2, in the form of a workshop entitled "Applications of new concepts in multiferroics and magnetoelectrics". Likewise, we plan to organize an hands-on tutorial on "Calculations in multiferroics and magnetoelectrics" at the end of Y3. The tutorial will be structured so that both experimentalists (with little or no knowledge of DFT) and theorists (with little knowledge of characterization techniques) could attend.
Furthermore, all the methodological developments will be open-sourced and a large part of academic and industrial users of quantum-Espresso can benefit from them, in other areas of materials research, such as: magnetic oxides, high-k dielectrics, heavy fermion and strongly correlated systems.